Queen's University Belfast and James Leckey Design Limited

To develop an application of motivational learning design methodologies to enhance and support customers in using products for home therapy.